SHArD Enterprise Services

Across the heritage and forensic sectors, both nationally and internationally, commercial practitioners lack access to state-of-the-art facilities, equipment and specialist training for increasingly necessary digital techniques. Assessment of the current market in the United Kingdom (UK) indicates that there is a significant gap in provision in the area of digital technologies, particularly geophysics, digital imaging and remote sensing. Recent investment by AHRC through their Creative Research Capability funding scheme for the Science, Heritage and Archaeology Digital (SHArD) 3D Laboratory means that the Department of Archaeology and History at the University of Exeter now possesses the facilities, equipment and staff expertise in these emerging areas of digital imaging.

The goal of SHArD Enterprise Services (SES) is to validate and deliver a sustainable venture to address the lack of capacity within the heritage and forensic sectors to access digital imaging data and technologies by providing a platform for training, facilities access and networking.

Over 12 months, SES will host a series of six workshop and network training events focused on the delivery of services related to three commercial areas: geophysics and remote sensing, 3D modeling, and digital imaging. Within these events, our collaborators and commercial partners will be given priority first look access to the services and training that SES will provide. Through their participation we will be able to accurately identify and address the needs of the market and efficiently respond and adapt to those services as highlighted by our partners to develop a bespoke research and technical service package surrounding the use of advanced digital technology.

Crucially, these engaged workshops will allow SES to respond to the current and immediate needs of the market by showcasing the services on offer within our existing network of collaborators and partners in the heritage and forensic sectors and reacting to industry feedback in real time. SES will not only support a new generation of researchers and professionals with competencies in digital technologies, but will also establish industry standards for training and reaccreditation frameworks of these crucial skills. We anticipate that, within this framework, SES will work towards sustainability and self sufficiency by the end of the project via support from UoE to establish SES CIC, in order to maintain commercial activity and streamline the consultancy process.